Using H3+ Observations to Investigate the Connection Between Jupiter's Aurora and the Solar Wind

I'll be using observations of H3+ in Jupiter's auroras to map the auroral intensity and ionospheric flows and investigate the connection between the aurora and the solar wind.